Emissions Tracking for Pension Portfolio Managers

GHGSat is developing a new emissions monitoring tool and data analytics solution that will support institutional investors from pension funds with an independent third-party assessment of Scope 1 and 2 emissions for key parts of their assets. The solution being developed in this project is set apart from similar products because it will integrate the direct methane emissions measurements GHGSat satellites already in orbit. The satellite constellation is the only one of its kind in orbit today.